Pharmovo – The use of advanced AI to address the national challenge of pharmaceutical shortages and medicine waste

Designed with input from NHS Trusts, pharmaceutical manufacturers/distributors and pharmacy chains, and with Innovate UK support to accelerate development, London based SME Pharmovo, aim to addresses a critical UK need for optimised medicine supply chain intelligence through the development of a unique, scalable and truly innovative pharmaceutical stock management and forecasting tool that will:

-Accurately predict and communicate potential pharmaceutical product demand including mapping stock shortages.

-Identify Near-to-Expiry pharmaceuticals; and link them to areas with unmet demand/supply delays.

-Forecast price changes.

Development is proposed in direct response to ongoing UK pharmaceutical supply chain challenges and inefficiencies with \>110 products facing critical supply problems in 2023 alone, with half of these being priority prescription medicines.